Evaluating the impact of the novel Welsh Government 'Active Travel Town' on inequalities in travel modes and physical activity and to inform policy de

Working with Government agencies and a Welsh Local Authority to carry out a mixed methods evaluation of a new policy which aims to increase the use of active modes of travel. The policy development is a four-year, multi-million pound investment in one Welsh town with the aim of getting a large shift in transport to active travel options. The project will evaluate the impact of the policy in active travel, physical activity and inequalities with the aim of influencing policy and adoption elsewhere.